Mapping adenosine receptor interactomes in human cells utilising NanoBRET protein-protein interaction & CRISPRCas9 mediated proximity proteomics

Adenosine receptors (ARs) are a family of G-protein coupled receptors, with four subtypes (A1, A2A, A2B and A3), that are expressed throughout the body in a broad range of cell types. ARs represent attractive drug targets, with drugs in clinic or trial for a range of areas including cancer, cardiovascular, and respiratory diseases.

The key goals for this project are to identify the proteins that A2AAR and A2BAR interact with in the cellular environment. This will be done in human cell models at endogenous expression levels (and timing) of all proteins by utilising CRISPR/Cas9 mediated tagging of the C-terminus of the A2AAR or A2BAR with biotin ligases.
Proteomic investigations of AR interacting proteins will be performed in a range of human primary cell types, and in response to a range of diverse (patho)physiological stimuli such as adenosine receptor agonists, inflammatory mediators, and hypoxia. The formation and interaction of endogenous heteromeric complexes between different AR subtypes will be investigated, by utilising split biotin ligases and split luminescent proteins, with each component expressed on a different AR subtype. This will allow the determination of heteromeric specific interacting partners potentially highlighting new avenues for co-targeting receptors therapeutically. The final phase of the project will involve the manipulation of AR interacting proteins that have been identified and validated in earlier phases. The expression levels of proteins found to interact with ARs will be manipulated (CRISPR knock out/repression, siRNA knock down, or overexpression) and the affect upon AR signalling studied. This will provide evidence as to the potential of these newly discovered interacting partners to be targeted for clinical benefit, and importantly the patho-physiological context in which this would be relevant.